Time and the Addict: An Anthropological Study of Time and Heroin Addiction in Scotland

The proposed project aims to build upon PhD research that explored experiences of time and memory for heroin users in an East coast county in Scotland. It seeks to translate the findings for a policy audience, with the aim of benefitting policy and practice in Scotland, and publish insights into experiences of time and addiction in a post-industrial context.

The project aims to communicate with policymakers, policy-related organisations and public/third sector service providers with the intention of furthering understanding of how time affects experiences of addiction and in turn how addiction shapes senses of time. The research provides insights into the ways that institutional approaches to recovery and treatment are threaded with time-based concerns and expectations. It similarly traces the differences in how institutions and substance users conceive of time, and explores complex and often inexpressible experiences of not only time but loss, grief, trauma and pleasure. Through critical appraisals of past and current policy, institutional approaches and individual experience, the findings could aid in re-evaluating and re-orienting policy, practice and service provision with tangible impact. Each of the latter would also be benefitted by the inclusion of more substance user perspectives, which remain underrepresented in policymaking. This element of the project would begin by holding conversations with individual policymakers in the Substance Misuse Unit of the Scottish Government, and includes the potential for attending policy seminars and meetings, with the aim of producing a report on research findings for a policy audience.

The project will also publish for an academic audience in order to expand the scholarship on time. In doing so, the project will explore budding concepts, such as timelessness, feelings of 'abyss' in senses of time and time that was experienced as 'deep' rather than as a forward progression. By placing these concepts in conversation with emerging anthropological works on time, new understandings in this area can be reached. I similarly intend to start a research cluster based in St Andrews, focused on the study of time, to allow for increased dialogue between staff and PhD students working on time.

Finally, an exhibition on time experience in post-industrial Scotland will be held in St Andrews as part of the project. Working collaboratively with museum curators, time scholars, heroin users and the St Andrews community, the exhibition intends to showcase the experience of time in the landscape of post-industrial Scotland, which was the context of my research and figured prominently in the life histories of those I worked with. In Fife for one, the county's industrial and post-industrial history continues to reverberate through to everyday life, with physical and emotional remnants shaping the landscape. Curating objects from across Scotland, ranging from minerals, mining artefacts and Scottish craftwork, the exhibition will capture the endurance of historical time in the context of present uncertainty. The launch of the exhibition will also serve as the launch of a policy report on findings from the research.